The University of Manchester and TBG Solutions KTP 22_23 R2

To develop, embed and exploit advanced image and machine learning technologies to design and launch a novel fall detection system for exploitation within the healthcare sector.